Abertay University and Agrico UK Limited

To design, develop, deploy and evaluate Artificial Intelligence solutions for gathering data from sensory evaluation home use tests, to optimise selection of new potato varieties, based on acceptable attributes of taste combined with agronomic properties.